Thermally Sprayed Coatings to inhibit bondcoat - Ceramic Matrix Composite (CMC) Interactions

The aerospace industry is committed to moving towards environmentally friendly solutions using space-age materials like CMCs, mainly made of silicon carbide (SiC) fibre in a SiC matrix. The CMCs only have a density of 3.21 g/cc, significantly improving weight and performance to reach NetZero in Aviation and hydrogen economy; however, CMCs rely extensively on a multi-layered coating system called EBC: a bottom layer of silicon and a top layer of ytterbium disilicate to protect them from steam. This PhD project will focus on the design and development of brand new strategies for Surface Engineering and Coatings Solutions for CMCs and the surrounding metal, high temperature testing, characterisation with electron backscattered diffraction, transmission electron microscopes and Raman spectroscopy.